What makes endothelial cells start growing? Interactions between transcription factors and microtubules

Our work will contribute to our understanding of these pathways through investigation of Zinc finger E- box-binding homeobox 1 (Zeb1) a transcription factor that appears to 'moonlight' as regulator of cell division fidelity. We have recently discovered a novel function for the transcription factor Zeb1, during mitosis. Mitosis marks a period of the cell cycle with residual transcription activity, raising the interesting possibility that the mitotic role of Zeb1 is a discrete function. We hypothesise that Zeb1 has a critical role in chromosome segregation fidelity via a yet-to-be-defined mechanism linked to the spindle apparatus, potentially due to microtubule binding.

Zeb1 has a well characterised role in epithelial to mesenchymal transition (EMT), where it functions as a transcription factor to promote a highly motile and invasive phenotype. This is supported by our recent RNAseq analyses which revealed that Zeb1 RNAi caused mis-regulation 636 of genes of which (49 of 636) genes areheavily associated with the cytoskeleton and cell division. Particularly striking was the enrichment of multiple genes associated with the mitotic spindle, including MAP7 and HOOK1.

Preliminary experiments confirmed that Zeb1, which is nuclear during interphase, is redistributed to spindle microtubules following nuclear envelope breakdown. This raises several important questions:
1.How does Zeb1 contribute to cell division outcome?
a.Determine the functional consequences of Zeb1 RNAi and ectopic overexpression on mitosis
b.What is the recruitment mechanism for Zeb1?
2.What is the Zeb1 interactome?
a.Determine Zeb1 to MT binding mechanisms

We hypothesise that Zeb1 has a uniquely adapted 'interactome' to perform discrete functions.